A Notational Analysis of Three Old Hispanic Manuscripts from Toledo

Old Hispanic chant is thought to have been used between the tenth and thirteenth
centuries on the Iberian Peninsula. Towards the end of this period, the Old Hispanic Rite
became almost obsolete under Franco-Roman liturgical reforms, although there are several
sources which are dated to this later period, notably those which are attributed to Toledo.
Understanding the cultural and political situation of Toledo that allowed the production of these
manuscripts and observing the cultural traditions of certain groups within Toledan society,
especially the Mozarabs, forms the focus of this project. To explore these practices, and to
facilitate comparison between Toledo and the Iberian Peninsula, I will concentrate on the
production of three manuscripts from Toledo looking to identify their origins and understanding
how their notational scripts may relate to one another and to other, earlier Old Hispanic
sources.